Understanding the Role of the Tropopause in Stratosphere-Troposphere Coupling

Stratospheric variability exerts a powerful influence on tropospheric weather and climate patterns. This influence is particularly evident in the wintertime when the strength of the stratospheric polar vortex - a belt of cold, fast-moving, westerly winds that encircles the pole - fluctuates significantly. These variations are observed to be dynamically coupled to the troposphere, contributing to surface weather and extreme events. Despite extensive observational and modelling efforts, the mechanisms underpinning this vertical coupling remain unclear. A better understanding of this interaction would allow us to verify whether the relevant physical processes are properly represented in numerical models, ultimately improving the reliability of their long-range weather forecasts and climate projections.

Recent research suggests that the movement of the boundary between the troposphere and the stratosphere, the tropopause, is a key mediator of the interaction between these atmospheric layers. Variations in vortex strength have been proposed to modify the height of the polar tropopause, leading to the stretching or compression of the underlying tropospheric air column and thereby altering its dynamics. Unfortunately, theoretical studies often assume a fixed tropopause, preventing them from capturing the role of this mechanism in vertical coupling.

This project aims to address this limitation by developing and analysing theoretical models that allow for a movable tropopause. By incorporating tropopause dynamics into existing frameworks, this research seeks to clarify one of the fundamental processes governing stratosphere-troposphere coupling. Reaching this goal will require techniques from geophysical fluid dynamics, mathematical modelling, mathematical analysis, and numerical methods.

This project aligns most closely with the EPSRC research areas of Mathematical Analysis and Continuum Mechanics.